The influence of extreme weather events on avian movements and productivity

The project looks at the effect of extreme weather, such as the impacts of climate change, and anthropogenic disturbance on an avian species. The chosen study species is the common blackbird that lives in both rural and urban environments and is amenable to collecting the data required for this project. The project collects data from fitting blackbirds with tags, tracking their location and movement in the environment. Alongside these geopositional data, data regarding breeding performance and productivity, and general biometrics from the tagged birds will also be collected. Across the duration of the PhD, the research will look at how extreme weather events and anthropogenic disturbance are impacting this species as an archetypal urban bird to establish what the long-term outcome may be for urban- and rural-dwelling birds through predicted changes in environments. For example, the project aims to investigate the urban heat island effect and how it may be impacting avian productivity and movement as well as how these might be impacted by future years of more unpredictable and frequent episodes of inclement weather.